Identifying mechanisms regulating central nervous system homeostasis

Technical abstract
This project focuses on normal molecular and cellular mechanisms by which neurons maintain homeostasis studying them through the opposing paradigms of neuronal function and dysfunction. Developing and maintaining healthy neurons is of crucial importance to humans and animals and we seek to bring novel approaches to the study of non-pathological cognitive deficits resulting from various stressors. This area is central to the BBSRC strategic priority of bioscience underpinning health. However, since CNS function and wellbeing are inextricably linked to the behaviour and welfare of animals, this area is also central to the BBSRC overarching policies on food security and the health and welfare of managed animals. Healthy CNS homeostasis relies on multiple factors, including regulation of neuronal survival, neuronal protection (eg. by neuropeptides and neurosteroids), cross-talk between neuronal networks and inter-cellular communication (e.g. between glia and neurons via chemokines). We have shown that exposure to stress at various times of life, from the prenatal period through to adulthood, can have detrimental effects on the brain, in particular in neuroendocrine systems that maintain homeostasis and brain circuits regulating social behaviour and cognition. In this theme we will investigate the central mechanisms involved and whether early life stress has detrimental effects on cognitive performance and behavioural outcomes. We will investigate how communication between neurons and glia contribute to neuronal health. Within neurons, various molecules have been identified as potential mediators of neuronal protection and we will determine how neuroprotection from these is manifest at molecular levels.